University of Southampton and Blatchford Products Limited

To transfer body interface sensing expertise towards the development of interface sensing devices to quantify the quality of socket fit and provide information for advanced prosthetic control.